Reconstructing past environmental change in the Caribbean islands to obtain environmental baselines to inform ecosystem restoration and rewilding

The Caribbean island region has experienced dramatic environmental change, with different waves of human colonisation and changing anthropogenic land-use driving widespread ecosystem state shifts. However, we currently lack spatial and temporal understanding of historical distributions of Caribbean ecosystems and biodiversity, and their change and loss through time, to identify key drivers of change and guide conservation decision-making. Unpicking long-term drivers of local extinction through reconstructing former ecosystem distributions and functions is needed to inform future targeted landscape planning, and the potential for rewilding and restoration of these global-priority tropical island systems.

This PhD will employ a multi-methodological approach, firstly, lake sediment cores will be collected to conduct a multi-proxy analysis of pollen, charcoal, diatoms and ostracods to understand the long-term environmental history of the Caribbean islands. Secondly, historical archives containing past knowledge of biodiversity and anthropogenic change will be sourced and collated. Thirdly, interviews and focus groups with communities will be conducted to extract the long-term memory on drivers of environmental change. Collectively, this will allow for cross-validation of findings from different research methods and provide a new understanding of where rewilding and rehabilitation efforts are feasible and should be prioritised, to build ecosystem resilience and reduce future pressures.